Advanced Raman gas sensing using Microstructered Fibres

In recent years Raman analysis of samples has become of increasing interest to a variety of sectors. For gas

formulations in particular, Raman observation offers greater flexibility and near real time analysis. However the

most common implementations of this technique often lack the sensitivity of e.g. Gas Chromatographs or IR

absorption spectroscopy, limiting the appeal to industrial applications. In this study we will look to advance the

development of Microstructured Optical Fibres to produce a new sensor in which high sensitivity gas phase

Raman measurements can be made. This approach will lead to the development of a new compact gas phase

Raman sensor with greatly improved sensitivity compared to classical Raman instruments.ject Summary